Integrated Minigrid + Integral Anchor Load Model for Rural Energy Access in Uganda

Worldwide, there are more than 800m people living without any access to electricity. In Uganda, only 10% of the population has access to electricity. In the rural population this number drops to 5%. There is broad acknowledgement that for sustainability and scalability of energy access, minigrid-scale (ie 10kW+) is the only viable scale for long term development impacts. But few minigrids are able to reach commercial sustainability, because customers cannot afford to pay for the power, and uneven load profiles make the unit cost high. Having an anchor load in a community has been shown (eg by the Rockefeller Foundation in India) to make these energy access technologies more operationally and commercially viable. But few rural communities have such anchor clients readily available.

This project aims to test and validate a novel integrated technology and business model that builds innovative Farmer's Enterprise Centres in communities as anchor loads which self generate their power. This has a triple benefit - it allows the generation of minigrid scale electricty without some of the arduous and complex licensing discussions in advance of construction, it provides productive electricity services for community impact as well as improving farmer income generation (improving the ability of the local community to pay for new energy services), and it allows surplus power to be distributed to neighbouring businesses and households through innovative business and charging models.

These Farmers Enterprise Centres comprise a suite of (electricity-catalysed) technologies for improving
yields, reducing losses and improving profits; including irrigation services, improved data and farming inputs and knowhow, cold storage, drying and processing technologies. We predict not only that these FECs will improve community livelihoods and provide access to electricity on a cost effective and high impact basis, but also that a similar solution (without the self generation) could be integrated into existing or new minigrids to greatly improve their cost-effectiveness and sustainability. And since almost all rural communities in Uganda and beyond have agriculture as their most significant livelihood activity, introduction of Farmer's Enterprise Centres, should result in faster, more sustainable and commercially viable roll-out of energy access and rural development across rural communities in Uganda and elsewhere in the developing world.